Innovation and Knowledge Centre Regenerative Therapies and Devices Tranche 2 IKC RTD

The Innovation and Knowledge Centre in Regenerative Therapies and Devices has established a sustainable platform to address the creation of new technologies in Regenerative Therapies and Devices. Through strategic prioritisation and development of key technology areas we have sought to promote their accelerated adoption, with increased reliability, within a complex global marketplace with increasing cost constraints. Therapies and devices which facilitate the regeneration of body tissues offer the potential to revolutionise healthcare and be a catalyst for economic growth, creating a new business sector within healthcare technology.

The IKCRTD has built upon the culture and research landscape of the University and its partners (industry, NHS and intermediaries/users) through the development of new innovation infrastructure and practices which deliver major clinical, health and industry outcomes.
In the first two years of operation IKCRTD has:
Established a high quality research and innovation platform that is underpinned by:
£85m new research income
Established academic supply chain, new research centre with 250 researchers
University investment for a new Medical Technologies Innovation building to create a community to stimulate innovation.

Embedded successful sustainable innovation through:
The development of a robust sustainability model
Strategic identification and prioritisation of key market sectors
Contributing to the development of 35 new products that have reached the market
Developing a culture of innovation across academic, industry and clinical partnerships.

Established a significant profile and reputation through:
Significant political visits and media coverage
Widened reach and connections across the UK through strategic alignment with Regener8
Established a Medical Technologies brand to facilitate companies, academics and clinical partners to collaborate with the centre.

Established robust innovation management through:
Recruited and established core team and set up governance structures
Established an innovation pipeline, stage gates and the criteria for project progression
A defined IP portfolio, 11 Proof of Concept and 4 Co-Development projects directly funded
Pipeline of 107 collaborative innovation projects
Engagement with 34 company partners
Access to wider network of 200 plus potential collaborative companies.

Potential impact
IKCRTD is developing and delivering innovation from fundamental research in regenerative therapies and devices and in broader aspects of medical technologies.

We are currently providing knowledge, unique capabilities and intellectual assts to 34 companies through 107 collaborative projects, 22 of these companies are new collaborators since the start of the IKC. Tranche two funding will allow us to substantially increase the innovation management capacity and support, the number of proof of concept projects to advance fundamental research findings through assessed technology solutions, making them ready for product development and investment with reduced risk. Additionally IKCRTD will support a further two larger scale Co-Development projects in partnership with companies.

IKCRTD is delivering highly skilled multidisciplinary scientists and engineers to industry, with enhanced innovation skills and experience in medical technologies innovation.

As a national centre of excellence in regenerative medicine and therapies, IKCRTD is providing a centre of excellence providing the country with access to knowledge, IP, unique capabilities and intellectual assets, supplying industry directly and where appropriate acting to signpost needs to other academic institutions and collaborators.

IKCRTD is directly addressing and identifying clinical needs and providing a supportive environment for tripartite academic, clinical and industry interactions to support the successful development of new medical and regenerative technologies.

IKCRTD will address broader societal needs through the delivery of emergent healthcare technology solutions to the ageing population and will raise the profile of successful science and innovation to society at large.